University of Sunderland and Rokshaw Limited

To create a Medical Formulation Engine which uses big data and pharmaceutics insight to enable the rapid formulation and production of novel and bespoke medications.